The Art of Belonging: Social integration of young migrants in urban contexts through cultural place-making

Since 2015 cities across Europe have increasingly become destinations for young forced migrants. This project brings together city leaders, artists, and researchers to promote integration and increase social participation in communities affected by migration. Given that participation in the arts can enhance place-making and encourages social belonging, this project will develop, implement, and evaluate arts-programmes for migrants in case-study cities in England, Germany, and Sweden. It will understand barriers to social integration amongst refugees and host communities, especially relating to gender This will lead to knowledge translation from this empirical study to develop sustainable solutions to social integration and citizenship.